DESIGNING SYSTEMS AND DEVICES FOR INTERACTIVE SOUND SPACES

This research aims to find new applications for the auditory arts-with respect to both fields of
composition and sound art- through the design of new systems and devices that can increase
the interactivity of sonic performance spaces. The use of interactive technology for art purposes
has been rapidly growing with the advent of digital technology, mainly through computer
automation and sensors (e.g. motion, touch, heat, camera, distance and several other
functions). Artists often search for technological solutions to accomplish aesthetic ideals, raising
the need for specifically designed tools that may be absent, neither commercially available nor
freely distributed. Thus, taking the perspective of a composer and sound artist for the research
outset and further working alongside innovation and within companies in the UK's North West,
it is possible to generate, experiment and suggest new design models for art and industrial
purposes. This investigation poses questions of different natures; such as utilitarian
questions-how can design contribute to the sonic arts?-historical-what has been adopted
by the sonic arts for interactivity through recent digital technology?-and questions linked to
cognitive branches, such as 'what can be learnt from all the different mechanisms of human
interaction within the sonic arts?'

The research will be developed through a practical methodology and a series of short term (3-
6 months) projects. This embodies artistic practice -musical performances, digital recordings,
exhibitions of mixed media art and installations-and experimentation with new loudspeaker
designs, sound spatialisation systems, sensor interactivity and other technologies, facilitated
by the production of bespoke electronics, software engineering and product design. The
process of each individual project may start either from an aesthetic goal or from
experimentation with recent developed technology. The second phase will consist of
establishing industrial partnerships for developing prototypes and the final stage is a set of
performance, compositional development and user trialability.